Vital Acoustic Pilot

The UK was the first major economy to legislate a net zero target by 2050, our Vital Acoustics architectural acoustic product has a positive impact on our client's scope three emissions.

We've developed a regenerative biobased acoustic panel using locally sourced natural materials that avoid the use of existing high embodied materials such as mineral fibre and polymers. The raw materials capture greenhouse gas emissions through rapid growth and cellulose structure. This biogenic carbon capture, combined with our other natural materials and resin system means that our product is net carbon negative over the full life cycle. We have designed with low-impact British manufacturing in mind, which will enable our product to classify for multiple LEED categories, which is the highest recognition for environmental building, Internationally.

This project will enable us to test our product and process to International standards and produce at pilot scale. We have partners who are ready to test our product in their projects and provide real-life case studies and acoustician data. We are competing with existing petrochemical and heavily manufactured solutions and we want to provide a viable natural alternative to our clients without sacrificing performance.

This product helps to build a viable bio-economy, connecting agriculture to local manufacturing. We plan to create jobs and promote the cultivation of nature-friendly and resilient hemp crops. By connecting agricultural raw materials with the manufacturing industry within the local area, we are simultaneously stimulating the rural bioeconomy and connecting the end user to the local ecology and bringing nature into the built environment.

Our product improves the health of inhabitants, by increasing airflow and absorbing sound pollution, our product helps create a harmonious environment in which to live and work. The fitting of our Vital Acoustics panels is completely safe and free of harmful VOCs, formaldehyde, or damaging particulates that often proliferate in existing products. The product is designed to be compostable at the end of its life, rather than creating more emissions in disposing, or recycling the materials.